Mast cell-mediated regulation of immune responses in health and disease

Mast cells are immune cells that play a crucial role in the development of allergies, as well as in the pathogenesis of several skin and lung conditions, including atopic dermatitis, psoriasis, asthma, and chronic obstructive pulmonary disease (COPD). These diseases pose a significant public health challenge and negatively affect patients' quality of life, especially in developed countries.

Mast cells exhibit functional plasticity, meaning they can change their phenotype in response to various stimuli. These stimuli include activating molecules such as allergens, complement components, substance P, and cytokines produced within the surrounding microenvironment, which can be either pro-inflammatory or anti-inflammatory. The microenvironment's influence on disease is critical, as it determines the local cytokine profile and cellular interactions. For example, skin diseases like atopic dermatitis and psoriasis are associated with microenvironments characterized by Type 2 and Type 17 cytokine-dominant profiles, which drive barrier disruption and keratinocyte hyperproliferation. In contrast, the airway microenvironment in asthma and COPD is marked by elevated signals of epithelial damage, such as the alarmins IL-33 and TSLP, among other cytokines, leading to airway hyperresponsiveness and chronic tissue destruction.

Given the high plasticity of mast cells and the complex scenarios of their activation in disease, it is essential to identify the key phenotypic and functional features that predict specific mast cell states, such as hyperresponsiveness, anergy, and cytokine-producing profiles. This understanding is vital for recognizing disease-associated mast cell signatures and exploring how inhibitory interventions-such as allergen immunotherapy (AIT), biologics, and other inhibitory compounds-can be used to treat allergies and other mast cell-driven diseases. Therefore, this project aims to clarify the role of human mast cells in complex diseases and investigate the mechanisms behind mast cells' altered responsiveness.

This project involves cultivating and differentiating human mast cells, and evaluating their function using various advanced techniques, including flow cytometry, imaging mass cytometry (such as Hyperion), immunofluorescence, transcriptomics, and bioinformatics analyses. Additionally, the project will integrate mast cell-centred immunology research with clinical expertise at the Lydia Becker Institute of Immunology and Inflammation.